Understanding Inequalities and Interconnections in Health and Social Care.

This studentship offers an outstanding opportunity to work
with the Health Foundation, an independent charity
committed to improving health and care in the UK, to
understand inequalities and help improve the health and
social care systems in the UK.
This project will use person-level data from integrated
administrative systems to understand inequalities in quality,
experience or outcomes between population groups, or
difference between delivery models of health and social care
systems.